Non Disclosure Agreement Automation

LPA propose to investigate the viability of a software service which helps people ensure that
they have taken the necessary steps to protect their confidential information through the
generation, reveiw, management and signing of the appropriate Non Disclosure Agreements